SSA - The role of neural specific Src splice variants in neuronal specification and differentiation.

(N1-Src and N2-Src) is enriched in neural tissue and high levels of N-Src expression are associated with a favourable prognosis in neuroblastoma, leading to spontaneous differentiation and resolution of the cancer. These observations suggest that N-Srcs regulate neuronal differentiation. Our previous work shows that expression of N1-Src drives neuronal differentiation of cells in culture. Furthermore, N-Src isoform expression is highly regulated during Xenopus neuronal development and N-Src knockdown inhibits neuronal differentiation.
Objectives: To understand the role that N-Src isoforms play in regulating neuronal specification and differentiation in the developing nervous system and cell culture. This basic research will underpin efforts to understand the potential of N-Srcs as regulators of neuronal differentiation in neuroblastoma and stem cells in culture.
Novelty: The normal function of N-Srcs in neuronal differentiation is poorly understood. We bring an exciting combination of expertise to this problem. We have developed reagents that allow us to overexpress and specifically inhibit N-Src activity in the developing embryo and cells in culture. Thus, we are in a uniquely
UNIVERSITY OF YORK
DEPARTMENT OF BIOLOGY
White Rose BBSRC DTP Studentship Bid Form
SBForm_WR BBSRC DTP, V2.0 (Sept 2015) Page 2 of 2
favourable position to undertake this study.
Timeliness: Given that it has recently become apparent that alternative splicing plays a key role in neural development, our proposed study investigating the neural function of Src splice isoforms must be viewed as timely.
Experimental Approaches
1) We will investigate the effects of manipulating N-Src activity on expression of genes in the conserved Xenopus neurogenic pathway. Having identified key N-Src regulated elements in Xenopus, we will investigate their function in N-Src mediated differentiation of mammalian cells in culture.
2) Using N-Src differentiated cells in culture, we will obtain a global view of the N-Src regulated transcriptome. The function of identified targets will then be investigated in the developing embryo and cell.